University of Leeds and Austin Hayes Limited

To investigate, develop and apply innovative and proprietary curing solutions to enable faster curing of anti-corrosion coating enabling increased throughout and profitability.